Harvest Cool

Agriculture plays a significant role in the Nigerian economy, contributing 22.35% GDP (2021) and employing \>70% of its population at subsistence level(1). Onions are a lucrative, dry season irrigated crop and ~2 Mt/annum are produced, largely in Northern Nigeria. Opportunities for onion farmers are not fully realised, due to low investment in agronomic practices, and post-harvest losses (up to 50%). Traditional drying of onions could be replaced by a cool supply chain from field to market, however, access to energy for chilling hampers this initiative.

The Harvest Cool project represents stakeholders from farming business, agricultural services, and technology providers who will deliver an integrated energy system to develop a low carbon cold storage system for onions grown in Nigeria. The partnership comprises PyroGenesys (biomass pyrolysis technology); Lavender Fields (agricultural produce aggregator and marketer); the Nigeria Agribusiness Group and Agrolog (agricultural extension services, Nigeria) and University College London (Life Cycle Assessment input). The project builds on a feasibility study carried out by Lavender Fields, identifying farming communities which sell to a major onion market (Karfi) in Kano, Nigeria, with a demonstrable need to develop cool supply chains for perishable crops.

The project is innovative in bringing together unique engineering designs which address cold storage for transport from the field to a central storage point. The project is also innovative in the conception of a business model which considers energy provision; the benefits of food waste reduction; adding value to low income farming communities; and a circular carbon farming system with potential to improve agronomic conditions and carbon sequestration in soils.

The project will be assessed quantitatively through Life Cycle Assessment of global warming potential (GWP) of the overall system and qualitatively through a programme of community interactions, demonstrating the project's contribution to addressing SDG7 Affordable and Clean Energy and SDG13 Climate Change.

REFERENCES

(1) https://www.fao.org/nigeria/fao-in-nigeria/nigeria-at-a-glance/en/